Growing more crops with less resources.

Smart tech are currently involved in cutting edge technologies in the efficient growing of crops. These efficiencies are mostly concerned with simplifying the growing systems, the setting up of the said systems, maintenance cost and skills required to grow specific crops. By performing these tasks correctly, growing crops efficiently with less pollution will become more available to a wider range of customers in a wider range of sites, some of which sites cannot be accessed by conventional means.
By achieving these goals future food supplies will be more efficient and more adaptable to changes in the food growing industries. The technologies involved will be the monitoring and control of the efficient delivery of water and feeding to various crops in differing growing conditions, using with simpler monitoring and control mechanisms, specifically ones that do not require electricity to power them. Also more advanced growing media, media that can be reused many times, is easier to transport and increases the crop yields. (1,039).
Developing World
The reliance of electricity in current based systems is also severely limiting in the places that would allow. Many third world customers who should be growing crops are not. due to the considerable saving to be made especially in water currently cannot, this is due to the lack of a reliable 24/7 power supply. If they had access to a non-electric powered system they could grow food, fodder and cash crop, this could substantially improve their standards of living. “The only resource that does not have a substitute is water”.